System Based Net Zero Carbon Housing Configurator

We will remove financial, time and skill barriers which slow down construction of net zero carbon homes.

The digital innovation supported by this grant will be ready for immediate commercialisation, providing rapid value to the new build sector. We will build on technologies such as satellite data, web-tech and Augmented Reality

Starting with the plot to be developed, the first stages of this larger project will enable rapid output of plans for developing plots, that are easily adjusted to fit the buyer or sellers requirements. For instance setting the number of affordable homes on the development.